Apollo:

Insect Research Systems Ltd is developing APOLLO: a bespoke solution that will enable the global hospitality industry to reproducibly and accurately monitor for the presence of bed bug infestations. Our near real-time monitoring system can be used to rapidly screen premises and will be quicker, less subjective, more accurate and more affordable than a manual inspection. When utilised as part of an appropriate management strategy it can form a due-diligence defence in the case of customer litigation. It may also be used to determine if a treatment has been successful in eradicating the problem. APOLLO is based on years of practical pest control experience and know-how of developing instruments for planetary and solar systems exploration, including the Ptolemy instrument onboard the Philae Lander on the European Space Agency's Rosetta mission that landed on comet 67P Churyumov-Gerasimenko in November 2014. The company participates at the European Space Agency Business Incubation Centre (ESA-BIC) Harwell. The project will take the idea from proof-of principle studies through to a commercial offering that has extensively proven its performance in a range of hotels.